Uncertainty quantification in hydro-environmental systems models

Tidal stream is a prospective renewable energy source attractive due to its predictable nature and limited environmental impact. Although tidal stream projects have been in development for multiple decades, industry growth has consistently fallen short of projections - at current costs tidal stream cannot compete with fossil fuels and more established renewable energies like wind and solar. Maximising energy yield is essential to driving down costs. The hydraulic models employed to estimate the energy resource and optimise array layout are associated with a high degree of uncertainty stemming from model assumptions and inaccurate representations of physical parameters.

Identifying the extent to which certain physically meaningful variables influence model uncertainty can lead to improved models by highlighting the domain parameters whose assessment in more detail would be prudent. Such findings would not only help derisk investment in tidal stream energy, but also make hydraulic models more reliable. For example, by applying the findings to flood predicting models greater certainty in expected flood levels may help coastal communities become more resillient in the face of increasingly frequent and severe weather events.